ADS+: Enhancing and Sustaining the Archaeology Data Service digital repository

The Archaeology Data Service (ADS) supports research, learning and teaching with high quality and dependable digital resources. It does this by preserving digital data in the long term, and by promoting and disseminating a broad range of data in archaeology. The ADS promotes good practice in the use of digital data in archaeology, it provides technical advice to the research community, and supports the deployment of digital technologies. It was founded in 1996 and has received support from AHRB/AHRC since 1998.\n\nThe ADS now holds over one million metadata records providing pointers to digital resources covering the archaeology of the UK. It also holds the digital outputs of 25 AHRB/AHRC funded research projects, along with over 250 digital archives from projects funded by other bodies, including English Heritage, CADW, Historic Scotland, NERC, and the British Academy. These holdings represent primary data from unrepeatable excavations and research. They are essential to support the research environment of Archaeology in the UK, both in the academic sector, and beyond.\n\nSince its foundation ADS has developed a robust repository infrastructure, based around an Oracle database, a Java-based Collections Management system, and a suite of Unix servers, with onsite and offsite backup, and synchronization with the UK Data Archive in Essex. However, as ADS holdings have grown in size and number, and user expectations have also increased, this technical infrastructure has become a constraint upon enhanced access to ADS collections and, in its current form, would be costly to extend and maintain in the long term.\n\nOver the last 2-3 years the digital preservation community has embraced a software application known as Fedora (or Flexible Extensible Digital Object Repository Architecture). Fedora is a digital asset management (DAM) architecture, upon which many types of digital library, institutional repositories, and digital archives, are now being built. The implementation of Fedora at ADS would streamline the long-term curation of existing archives and cut the cost of ingest of new archives. It would also enhance access to all ADS collections in an extremely powerful fashion. Currently, users can search for digital archives at collection level, and can then 'drill down' onto each archive to search for specific files of relevance to their particular research question. Fedora is structured around collections and individual files and would allow users to search across collections for individual digital objects. Therefore all ADS users would be enabled to search within and across archives, exploring and creating links between a wide range of rich digital resources. Furthermore, Fedora would also enhance the ability of ADS to allow external systems (including search engines such as Google, as well as other data aggregators) to interrogate and link to ADS holdings at the level of individual digital objects.\n\nHowever, whilst 'Out-of-the-box' Fedora includes the necessary software tools to ingest, manage, and provide basic delivery of objects it has few customised tools and requires extensive software development to tailor it to the data structures and user needs of specific archives. It is an Open Source solution, which means that whilst it is freely available to download and install, a specific implementation requires significant programming investment. The implementation of Fedora at ADS would also require significant migration of existing cataloguing data and metadata enhancement, if its full power is to be realised.\n\nThe ADS+ project therefore requests funding for two people - an Applications Developer and a Curatorial Officer - for one year, in order to turn ADS into a Fedora repository consistent with international ISO standards.\n

Potential impact
Who will benefit from this research?\n\nAll users of the Archaeology Data Service will benefit from ADS+. Since it was established in 1996, the ADS has established a broad user base. The ADS web access statistics (http://ads.ahds.ac.uk/old_access/index.html) demonstrate that this extends beyond the academic sector and across a broad spectrum of users, both within the UK and overseas:\n1. National public sector bodies, such as English Heritage and Historic Scotland, and the Royal Commissions of Scotland and Wales\n2. Employees of other government departments, such as the Highways Agency and Ministry of Defence\n3. National and local museums\n4. Local government employees, including those working in education and planning authorities\n5. Contract archaeologists and consultants working in the commercial sector\n6. Community archaeologists, local societies and amateur groups\n\nHow will they benefit from this research?\n\nExisting ADS resources are widely used:\n1. In academic research, learning and teaching, in the UK and overseas\n2. By national and local government agencies and planning archaeologists with a responsibility for the protection of the heritage\n3. By commercial archaeologists has part of desk-based assessments of archaeological potential, as part of developer-funded archaeology\n4. By local amenity societies, community-based archaeology groups, and the general public, to study and enjoy the historic environment of their district or region.\nAll these users will benefit from the enhanced level of access that is proposed in ADS+ becuase there will be new ways to link digital objects, leading to new research questions.\n\nWhat will be done to ensure that they have the opportunity to benefit from this research?\n\nAccess to the ADS site is free to all users, subject to the Common Access Agreement established by AHDS. The ADS has a Communications Plan to maximise awareness and usage of its holdings. This includes:\n1. 2 hard copy newsletters per annum, mailed to over 600 addresses, and distributed at workshops and conferences, as well as available online via the ADS website\n2. An RSS feed, which is picked up by a range of archaeological bodies\n3. A jiscmail list, ads-all, with several hundred members, across all sectors\n4. Targeted press releases to publicise specific collections and enhancements\n5. Presentations at a minimum of 6 national or international conferences per annum\n6. Organisation of at least 2 workshops per annum which embrace audiences beyond the academic sector\n7. A programme of visits to academic institutions, conducted jointly with the HEA\nEach of these means will be used to promote the benefits of ADS+.\n\nIn addition the ADS has a series of collaboration arrangements with UK and overseas bodies which further ensure that all sectors benefit from its collections:\n1. ADS has a long-standing relationship with English Heritage and the National Monuments Record, and is a partner in the Heritage Gateway. \n2. ADS also works closely with the Council for British Archaeology, and was identified as a 'Star' web site in its national magazine, British Archaeology\n3. ADS is a partner in the ESFRI network DARIAH, and is developing a European gateway, ARENA2, which will provide European access to the benefits of ADS+\n4. ADS has received JISC/NEH funding to work with its partners in the United States, Digital Antiquity, to develop a Transatlantic Archaeology Gateway, promoting North American access to its collections.\n\nThus, these multiple means of access to ADS resources will ensure that the broadest spectrum of users will enjoy the benefits of the enhancements planned under ADS+\nIn summary, the ADS has an excellent track record for dissemination and stakeholder engagement. An average year will include over 50 events. Further details are provided in the Impact Plan.